Quantum backflow and related topics

Backflow is an intriguing quantum mechanical phenomenon in which a particle moving on a line with purely positive momentum contrives to travel in the opposite direction for limited periods of time. This is closely related to a range of other phenomena, including superoscillation effects in quantum mechanics and quantum energy inequalities in quantum field theory. The research aims, in the first instance, to provide a better estimate of the quantum backflow constant than has been previously possible, by a mixture of analytical and numerical methods. From there the study will either deepen into attempts to estimate or even exactly compute the backflow constant, or alternatively broaden into related questions in the study of quantum energy inequalities.